Application for Innovation Voucher for Cyber Security Audit

We are an expanding firm that has good IT backup and our employees operate good IT procedures, however we are always align to the threat of a Cyber attack and the damage it can do to our business and our productivity. We are seeking an external unbiased audit on our current processes to ensure remain aware and protect ourselves against emerging cyber threats.